Inclusive Investment Pathways: Scaling Early-Stage Innovative Ideas for Impactful Growth

Our project, Inclusive Investment Pathways, is a national programme dedicated to transforming the investment readiness landscape for diverse and underrepresented founders in the UK. The initiative is designed to support 210 entrepreneurs across all stages of growth, from early ideation to securing Series A investment, with a focus on female founders, ethnic minorities, individuals with disabilities, and other underrepresented groups.

We are tackling systemic barriers in the innovation ecosystem by offering comprehensive support tailored to the unique needs of each founder. This includes mentorship, investor readiness training, and direct engagement with funding networks (equity and non-equity). The programme is accessible and inclusive by design, embedding features such as regional outreach, disability-friendly tools, and multilingual communication to ensure equitable participation for all founders.

**Key components of the programme include:**

1. **Proprietary Screening and Personalised Pathways**: Founders undergo an advanced, data-driven readiness screening process to receive personalised feedback and be matched to the most suitable pathways for their business growth.
2. **Technology for Scalability:** Leverage technology to provide tailored investment roadmaps, track milestones, and deliver consistent support, ensuring the programme is both scalable and replicable nationwide.
3. **Pre-Investment Boards:** We are fostering a new wave of female angel investors through Pre-Investment Boards, which bring together founders, mentors, and potential investors in collaborative communities to unlock funding opportunities and strategic advice.
4. **Regional and National Reach:** The programme is delivered across key regions, including Scotland, Northern Ireland, the South West, and more, ensuring talent outside traditional innovation hubs has equitable access to resources and networks.
5. **Support Across Growth Stages:** The programme supports founders from ideation through to Series A, offering tailored pathways for both equity and non-equity funding, ensuring comprehensive support for scalable growth and funding success.
6. **Collaboration Across Expertise:** Our consortium brings together five experienced partners: Focused For Business, Mint Ventures, Catalyst, The200BnClub, and IfWeRaise. Together, they deliver tailored programmes that empower founders to overcome challenges and secure investment.

The expected outcomes include a funding success rate of over 30%, increased representation of diverse founders in the investment ecosystem, and the creation of a sustainable framework for addressing systemic inequities. Additionally, we aim to significantly grow the number of female angel investors, contributing to a more equitable funding landscape.

We are setting a benchmark for inclusive innovation, fostering diverse entrepreneurship, and driving sustainable economic growth across the UK. The programme's design and methodology ensure long-term impact, supporting founders and the transformation of the broader ecosystem.